Green Space Revival: Creating a Modular, Interlocking Living Wall System for Urban City Usage.

Societies around the world are making conscious choices to switch to more sustainable ways of life. Design, construction, and maintenance of buildings have a significant impact on the environment and natural resources. Currently, Governments are beginning to realise the necessity of green architecture (green buildings, green walls), which are considered a solution to the 'urban heat island' effect and energy conservation aspects.

Green Space Revival Ltd is a start-up company, established in 2020, with the purpose of bring energy efficient solutions to-market through green architecture. This project will see the creation of a prototype for our modular interlocking living wall system.

Current offerings are not modular in approach and take a lot of adaptation to be placed onto concrete, which includes initially putting a waterproof membrane against the wall and then hanging individual pots.

Our solution will be easy to install, lower maintenance, and cost-efficient than current state-of-the-art. Enabling all users to experience the multitude of benefits that come from living walls.